Nuclear structure for the astrophysical r-process

The rapid neutron-capture (r) process is known to synthesise about half of the nuclei heavier than iron. How this happens in exploding stars is considered one of the great open questions in physics. Its understanding requires information on both the properties of the nuclei involved and that of the astrophysical environment. The r-process abundance show a wide peak at around mass A~190, connected to neutron magic number N=126. Therefore, abundance calculations rely on the understanding of properties of nuclei with neutron number N=126, isotopes of elements which were never observed on Earth. In order to improve predictions we propose to study the structure of the most exotic ones which can be synstetised. Nuclear physics experiments will provide information on the fundamental ingredients of the nuclear shell model, single-particle energies and the interaction between them. These will allow more accurate predictions of nuclear properties such as mass and lifetimes, and such placing constrains on the
properties of the astrophysical environments where the r-process nucleosynthesis happens